Creating Hackney as Home: Young People as Participatory Researchers and as Publics

The London Borough of Hackney is marked by high levels of change brought about by mobility into and out of the area, urban regeneration as a result of the Olympic site re-development and its position close to London's global financial centre, high levels of cultural diversity and social inequalities. Demands from competing stakeholders have led to juxtaposing expectations of space use and an increasing potential for everyday conflict between residents, and between residents and local authorities such as police and the council. There is a public assumption that community, that is a notion of a stable, homogenous social entity attached to place, is breaking down as a result of this urban transformation. To more fully understand the nuances and realities of these assumptions, the experience of living in this space has begun to be ethnographically documented but to date there has been little targeted focus on young people, one of the most substantial users of public space in Hackney, and a cohort embroiled in debates about social inclusion, crime and media representations of the borough; a group often portrayed as the source of others' insecurity. Young people have a particular role to play in perceptions of social breakdown that is inflected with inter-generational opposition and a discourse of shifting cultural values.

The aim of 'Creating Hackney as Home' is, therefore, to work with young people in Hackney, in collaboration with the estate-based youth organisation, Immediate Theatre, and the film-makers Mouth That Roars, using participatory visual research methods and youth-oriented online broadcast media, to understand young people's experience of space and space use in the formation of 'home' (i.e. a sense of belonging). The study will broaden the understanding of diversity to incorporate an examination of intersecting factors such as age, and a continuing need for investigation of the complex, ambiguous processes of growing up in post-industrial society. While there are increasing numbers of grounded studies on urban diversity, little is known of how age affects the negotiations of space and space use. For young people, their experience of belonging can be impacted by their 'otherness' (ethnic and aged) intersecting with changes to physical space such as gentrification and privatisation, surveillance and exclusion. They can become a source of tension and contestation in terms of space use, as they negotiate and adapt to spaces of dominant whiteness, but also adult and commercial spaces. In particular the study will examine the influence of emotional and affective responses to change and difference in the process of defining or creating home as a place in which young people have a stake, including excitement and possibility as well as anger and fear among others. Using this approach the study will identify sites of possibility and conflict made invisible in mainstream, top-down, urban planning, as well as identifying ways in which young people develop the ability to move through complex, contested urban space. The findings will, therefore, be of interest, not only to academics but to youth organisations and local urban authorities as well.

Potential impact
Direct beneficiaries of this research include: the Peer Research Assistants; youth organisations and networks in Hackney and more widely throughout the UK; and local government authorities (e.g. Hackney Borough Council). Indirect beneficiaries include the arts community and urban planners.

Benefits of the project centre on the ESRC's 'Fair and Vibrant Society' strategic research priority, and enhancing quality of life, health and creative outputs. PRAs will benefit directly as a result of the skills development component built into the research. The youth cohort from which the PRAs will be selected are defined as 'hard to reach', from socio-economically marginalised communities based in Hackney-estates, often by-passed by mainstream local government programmes. Participation in the project will enable six to gain professional, accredited film production skills, as well as work experience including research techniques and project management. They will be fully involved with the project's collaborative practices (data production, analysis and writing), and communication activities. They will be mentored to develop the requisite skills to enable participation at each phase of the study and in the dissemination of results, presenting at the final workshop and liaising with relevant media and policy bodies. The film production company, Mouth That Roars will accredit participants under the Award Scheme Development and Accreditation Network (ASDAN, www.asdan.org.uk). This incorporates a process of monitoring and evaluating participants' work, giving feedback and identifying areas of practical and leadership skills development among participants. It is an aim of the project that benefits such as self-esteem will also accrue.

The project will establish from the beginning a strong commitment to community engagement and developing links with stakeholders in the Hackney community and local government sectors. It aims to be a collaboration involving academics, youth organisations and media practitioners, building and strengthening links between the university and third sector, and ensuring a bi-directional transfer of skills between academics and third sector institutions. The findings, including how young people construct and maintain a sense of belonging, will have implications for youth workers and local authorities in terms of, for example, modifying gang culture and conflict in Hackney and beyond, and developing strategies to enable young people to develop a stake in the community, working against stereotypes of dysfunction. These findings will also be of benefit to local government authorities, in particular Hackney Borough council, in terms of informing the council's youth and 'Sustainable Community' strategies.

The PI's previous work with young people (in Sydney, the Generate project, 2000-2001, see CV; in Delhi, the CyberMohalla project, see Butcher 2009) identified the role of research projects such as the one proposed here as a means to facilitate interaction between young people and local authorities, including urban planners. As noted in the case for support, young people are one of the largest users of public space but often ignored in planning of that space. The project will therefore aim to facilitate interaction between young people and urban planners, beginning with the local council, to engender the benefits of wider community engagement in designing local space. Indirect beneficiaries will also include the arts community. Hackney is a vibrant centre for the arts and creative industries in London. In evaluating the collaborative and participatory processes in this study, it aims to showcase the potential of local young people in the arts and highlight innovative ways of generating creative output, including the use of online broadcast media.